Spraymagic

This project will help us to understand the environmental impacts of our products in both carbon and water terms so we can, in turn provide that knowledge to our customers who can make better informed decisions about their consumption.